Barabajan and Blue Geographies: How can eco-social art practice and archival research inform restorative ecologies?

My research explores architectures of extraction in the Caribbean specifically with a special focus on British colonialism within The National Archives and how this can inform the use of hybridised marine-based sculpture, emerging media and collaborative community engagement as direct interventions for restorative ecologies and practices.